Developing Precursors for the Electrodeposition of Early Metal Chalcogenide Semiconductors

Transition metal dichalcogenides (TMDCs) are inorganic materials of formula ME2 (M = metal; E = chalcogen = sulfur, selenium or tellurium). They form 2-dimensional layered hexagonal structures related to that of cadmium diiodide, in which the metal-chalcogen bonding within the layers is very strong, whilst that between the layers is much weaker (van der Waals interactions) - i.e. inorganic analogues of graphite.
This project will develop new single source precursors that can act as the source of both the metal and the chalcogen for the electrodeposition of 2D layered TMDC thin films. Our priorities are to demonstrate electrodeposition of ME2 with good control of the M:E ratio present in the deposited films and their morphology. We will benchmark their functional properties (electrical and magnetic).